Dynamically mixed multi-phase flow hydrogenation

Thanks to the TSB call for sustainable manufacturing for the process industry, AM Technology and Robinson Brothers Limited have joint forces to investigate a catalytic hydrogenation using the Coflore ACR continuous processing technology. Controlled slurred catalyst feed, enhanced mass transfer and good heat transfer will be applied to obtain a cleaner, more productive and overall cheaper hydrogenation process. During this feasibility study, the reliability of continuous processing in presence of solids will be proven and the expected result is a cut in catalyst and utility consumption.